National Collection of Yeast Cultures

Technical abstract
The project will characterise 100 commercially important yeast strains per annum with high precision and develop the marketing of NCYC services.